Experimental Particle Physics: Responsive RA Call

The next four-year timescale is particularly exciting with the exploitation of the LHC and upgrade developments at a critical stage. We will focus our efforts in the Higgs and top sectors for ATLAS, in the kaon sector for NA62, and in the charm and beauty sector for LHCb, including searches for BSM processes in each case. With the international community, we will contribute to the leadership needed to establish a future Linear Collider as part of the 2020 European strategy.
Most academics are heavily involved in the CERN programme and our strategy is to generate leading-edge physics results from ATLAS, LHCb and NA62 based upon expertise developed in those experiments. Having secured high-quality completion in Run 2 with significant results in Higgs H->bb modes and top production for ATLAS, we will exploit this experience to lead future ATLAS publications in top entanglement measurement and di-Higgs production. Taking advantage of our work on boosted topologies and exploiting the larger Run 3 dataset, we will explore more extreme regions of phase space and use theoretical input to guide the interpretation of our results. For LHCb, we will search for CP violation and measure parameters to investigate Lepton Flavour Universality. For NA62 we will maintain UK computing expertise and will contribute to the analysis of the K->pi,nu,nu channel.
This strategy is well suited to the skills and capacity of our responsive RA effort that will be essential at a critical point in the evolution of UK particle physics.